PeerAbove.com

Peer Above is an new online skills exchange portal where users can share their skills and learn new ones. The portal will hold a significant amount of personal information of our users. Having the scheme Innovation Vouchers for Cyber Security to enable us to securely design the portal and ensure that our customer information is safe from online attack. Any minor breach could impact our reputation and the confidence of our users that their data is safe. By leveraging security expertise at an early stage we can build a secure site that meets our global ambition.